Developing Design for Additive Manufacturing (DAM)

DAM is a technology development programme led by GKN Aerospace aimed at advancing current technologies and knowledge in Additive Manufacturing for current product and Advanced Structures for application on future new aircraft platforms.

The programme is critical for the intermediate future operations given the potential gains in productivity-efficiency-repeatability and quality are compelling. GKN Aerospace, global Tier 1 supplier for the Aerospace industry, with its headquarters in the UK brings a wealth of experience and background managing research & technology initiatives.

GKN Aerospace is a global Tier 1 supplier to the aerospace industry with Headquarters in the UK and brings a strong pedigree on delivering next generation research and technology initiatives.